AI-based personalised prediction of asthma attacks in children

Asthma is the commonest childhood long-term inflammatory airways disease. Unpredictable asthma attacks cause sudden worsening of symptoms and may be fatal. Current routine treatment using inhaled corticosteroids and bronchodilators prevents asthma attacks in only 68 per cents of patients. We aim to achieve asthma control by developing an AI-based predictive model for asthma attacks using our unique longitudinal data collected in the paediatric difficult asthma clinic at the Royal Brompton hospital.